University of Essex and Fisher Jones Greenwood LLP

To utilise natural language processing and UX design to accelerate and automate the generation of new business leads via a conversational agent, which will combine elements of a chatbot and novel UX design.